Innovative new Atmospheric barrier Layers for OLED/PLED Flexible Substrates

The commercialisation of new and innovative barrier layers for high volume production of flexible OLED and PLED substrates.